Maxim Solutions

Maxim Product Solutions Ltd is a UK based company which has developed specialist fasteners for the construction of heavy duty corrugated board transit packaging, enabling re-use of the packaging rather than disposal after a single trip. Corrugated transit packaging fabricated with staples and adhesives is difficult to re-use once the product has reached its destination. Maxim Solutions' range of inexpensive and innovative fasteners enable entire supply chains to revolutionise their logistics management, by facilitating the production of flat packing, returnable, reusable transit packaging. This has the potential to reduce consumer's overall expenditure on transit packaging and to reduce packaging waste and also carbon emitted by shipments of packaging into a manufacturing supply chain. The product's simple structure makes them versatile, easy to use and capable of usage on various forms of transit packaging. The market for this type of innovation is extensive and a 1% penetration into the potential market would represent sales of around 2m fasteners per year in just the US and Europe. The company is engaged in R&D in order to develop more products for new grades of 'performance' board which is being adopted industry wide.